University of the West of Scotland and O'Neil Gas Services Limited

To upskill management, enhance operational efficiency and augment existing service offerings through diversification into renewable energy solutions.